Deep Learning Extraction of Biomechanics from Clinical Imaging to Improve Diagnosis and Prognosis

Biomechanics parameters (contractile forces and tissue stresses) cannot be directly extracted from medical images of the heart, but are important representation of cardiac function and health. We will use Physics Informed constraints together with mass biomechanics simulations to train a Physics Informed Neural Network (PINN) to extract such parameters from medical images, and test their diagnostic and prognostic value on large cardiology datasets from the NIHR.